Insurance Workforce 2.0

"Ninety is an insurance innovation consultancy. We help insurers take the risk out of innovation and behave more like startups. Years of experience has allowed us to explore the ins and outs of the industry. Our vision is for the insurance industry to have a fully digitally oriented workforce that embraces innovation naturally, so that insurance companies can innovate independently and sustainably.

Our goal for this project is to create a new customer proposition that focuses on building a culture of innovation for insurers. Through Insurance Workforce 2.0, we want to understand the problems that HR departments are facing and co-create a solution that allows insurers and their employees to be more innovative and ""digital ready"".

In the project, we will collaborate with a design agency and follow a tried and tested combination of our 123 Methodology(R) and Design Thinking. This approach is inherently human-centred and design oriented whilst at the same time developing commercials, marketing, operations, proposition, data and tech.

This project is innovative because it looks at corporate innovation from a different perspective. By focusing on the people at the heart of the organisation, we can create a solution that will ensure insurance companies will create a legacy of innovation that runs throughout their entire organisation."